Hydrolox precision automation motion system

The Global linear motions systems market is estimated to be worth $8 billion. This project will undertake the necessary research, analysis, design and testing to enable a new UK precision linear motion system product.

The proposed product will employ a form of film bearing that will offer new levels of accuracy, stiffness, damping and stability. In addition, the created product will have attributes that make it easy to implement, at a level equivalent to the industry standard, rolling element bearings, most often employed in the machinery and automation manufacturing sectors.

The higher levels of accuracy stiffness and damping will afford higher productivity whether applied to CNC machine tools for producing aerospace components, medical components or for moving robotic automation systems for handling automotive EV batteries or wire additive manufacturing production solutions.

The new linear motion product will offer new levels of functionality making it ideal for application into digital production and automation systems where advanced motion control will be supported by active monitoring, remote monitoring and artificial intelligence (Industry 4.0).

The Hydrolox product will be created based on key enabling technologies held by a number of high technology UK SME's as the critical manufacturing supply chain.